Somebody's watching me? Examining the effects of surveillance on deceptive behaviour inside the lab and beyond

With surveillance technology advancing at a rapid pace, we are seeing an increase in both the sophistication and scale of surveillance, alongside a plethora of new ways to implement it. While concerns regarding surveillance are by no means new, this expansion worries many. Those using the surveillance data for their own means will tell you that the new technology makes us happier, healthier, and wealthier (Hong-Eng, 2018); but how effective is it in preventing unwanted behaviour in reality, through what mechanisms does it work, and is its effect on happiness universal? Through my PhD, I hope to investigate the impact of surveillance on deceptive behaviour and subjective well-being inside the lab and beyond.
The most notable experimental design examining deceptive behaviour was first described in Fischbacher & Föllmi-Heusi (2013) (hereafter F&FH), where participants roll a die privately and are asked to report the number they rolled, receiving payment corresponding to said report. Evidence from the lab indicates an aversion to lying inconsistent with the assumption that individuals will lie to the degree that maximises their material gain. In their meta-study of experiments using this paradigm, Abeler, Nosenzo & Raymond (2019) tested a number of models describing deceptive behaviour, finding the only one to match results from the lab to be the Reputation & Lying Costs model. This model assumes that individuals have a personal aversion to lying as well as a desire to be perceived as honest, both internally and by others.
My research focuses on exploring this reputational cost, separating the internal and external desire to be perceived as honest, investigating the efficacy of cues designed to reduce deceptive behaviour within the lab, and finding out how participants feel about these cues. Previous work within this strand of literature has looked at the impact that moral cues can have on this reputational cost, finding that asking participants to "Envision 100 children who could benefit, watching you while you are flipping the coin and reporting the outcomes" before they took part in a F&FH-style reporting game did not have a statistically significant impact on reporting behaviour within this task (Huynh, Stratmann & Rilke 2024). With this being the case, I have chosen to look at the impact physical cues have on behaviour in this task.
With regard to physical cues, Falk (2021) looked at treatments where either a mirror or webcam feed faced showing a participant's face in an electric shock game where a payment was given for administering an electric shock to another participant. The results showed that increasing a participant's self-image concerns led to a sizeable and statistically significant decrease in the number of participants who chose to administer electric shocks, reflecting similar results of physical observation cues reducing anti-social behaviour observed in both the lab and the field.
I believe that a similar design could be effectively implemented in an F&FH-style reporting experiment to test my research questions. Having participants roll a die and then report with a mirror in front of them would isolate their desire to be seen as honest internally by drawing their attention to themselves; while having them take part in front a webcam feed could additionally cause a participant to wonder who else might be watching, triggering their desire to be seen by others as honest. In the spirit of the paradigms described above, I intend to include no threat of detection for participants, this is to isolate the impact that these treatments have on their reputational cost without adding an untested concern for punishment to the Abeler model. Following experimental sessions, I will include a questionnaire for
participants to collect data about how those exposed to these physical cues feel about their presence.